University of Oxford and Senfi UK Limited

To develop next generation anode materials for application in high energy storage supercapacitor devices, facilitating the electrification of mobility, urban transportation, and stationary storage solutions.